Superlight Twin

Development of a low drag, lightweight and high performance motorcycle using engine downsizing via forced

induction and vehicle lightweight structures. Aim for significant reduction in CO2 figures when compared to

vehicles of similar performance. Motorcycle to have world class handling. Motorcycle to be hand built by

Norton Motorcycles in Castle Donington utlising as many in-house manufactured or UK sourced parts as is

possible.